Relational and political ecology perspectives on urban food in the UK

I am interested in using these emerging relational theoretical frameworks (such as more-than-human, emotional and affective ecologies) to explore the socioecological configurations and dynamics which shape changing food meanings and politics in urban spaces and ecologies here in the UK. Key themes will include: (multi-scalar) urbanisation processes and dynamics, issues of socioecological damage/ decay and regeneration, diverse values, and the
articulation/construction of post-capitalist futures. The latter could include responses focused on commoning practices and institutions. As I embark on a more detailed literature review and continue to develop my ideas, specific empirical cases and the particular relational assemblages of interest associated with them will emerge along with more detailed research questions and methodological choices.